The university of York and Sylatech Limited

To manufacture and demonstrate a novel prototype microwave medical imaging system using phased-array antenna technology and ultra-fast FPGA-based data acquisition techniques.